Study of the NuMI beam neutrino interaction in MicroBooNE

The MicroBooNE detector will be 11mrad off-axis from the NuMI beam. The higher energy of the NuMI beam will be great advantage to study neutrino interactions in an energy range more suited to future neutrino experiments. This project will be dedicated to understand NuMI neutrino interaction in the MicroBooNE detector.